Optimisation of Palladium-Catalysed C-H Activation Reactions

Palladium-catalysed C-H activation chemistry provides a means to reduce waste and cost associated with syntheses. This occurs through the shortening of synthetic routes when compared to traditionally used cross-couplings. However, most examples of this chemistry that exist in literature feature high reaction temperatures and long reaction durations. Heterogeneous catalysts are rarely used, meaning catalyst separation is challenging, usually requiring use of scavengers or purification on silica. This is particularly important where the product must be held to certain standards, for instance palladium can only exist in API's at a level of 10 micrograms per gram of API. Palladium is a rare and expensive metal, it would be advantageous to maximise its re-use, and minimise its retention in chemical products through moving away from homogeneous sources and towards heterogeneous sources.

To maximise the efficacy of palladium-catalysed C-H activation, it's desirable that the temperature and/or reaction duration can be minimised, without detriment to the quality of the product.

Proposed solution and methodology

A complimentary set of conditions has been proposed to tackle the issues at hand. Involved would be heterogenous catalysis, microwave heating and flow chemistry.

Heterogeneous catalysis will be used to achieve better catalyst reusability and separation. The use of a heterogeneous catalyst opens up the possibility of selective heating when coupled with microwave heating. This allows the high reaction temperatures to be accessed more easily, subsequently reducing reaction duration. A solid support with suitable dielectric properties should favourably absorb microwave energy, rapidly heating at the location of the catalyst. Microwaves must be able to penetrate the reaction mixture to heat effectively, therefore, heating a bulk mixture is challenging using microwaves. In order to increase the scale, a flow system is also proposed to ensure microwave heating maintains efficiency at scale, by minimising the reaction volume at a given moment. Additionally, this provides the opportunity to immobilise the catalyst, further enhancing reusability and ease of separation.

It is anticipated that the proposed methodology will provide a convenient way of reaching or exceeding the desired temperatures, thus enhancing the reaction rate and making this chemistry more accessible and applicable, especially on a larger scale.

Potential impact
This CDT will deliver impact aligned to the following agendas:

People
A2P will provide over 60 PhD graduates with the skill sets required to deliver innovative sustainable products and processes into the UK chemicals manufacturing industry. A2P will inspire and develop leaders who will:
- understand the needs of industrial end-users;
- embed sustainability across a range of sectors; and
- catalyse the transition to a more productive and resilient UK economy.

Economy
A2P will promote a step change towards a circular economy that embraces resilience and efficiency in terms of atoms and energy. The benefits of adopting more sustainable design principles and smarter production are clear. For example, the global production of active pharmaceutical ingredients (APIs) has been estimated at 65,000-100,000 tonnes per annum. The scale of associated waste is > 10 million tonnes per annum with a disposal cost of more than £15 billion. Consequently, even a modest efficiency increase by applying new, more sustainable chemical processes would deliver substantial economic savings and environmental wins. A2P will seek and deliver systematic gains across all sectors of the chemicals manufacturing industry. Our goals of providing cross-scale training in chemical sciences with economic and life- cycle awareness will drive uptake of sustainable best practice in UK industry, leading to improved economic competitiveness.

Knowledge
This CDT will deliver significant new knowledge in the development of more sustainable processes and products. It will integrate the philosophy of sustainability with catalysis, synthetic methodology, process engineering, and scale-up. Critical concepts such as energy/resource efficiency, life cycle analysis, recycling, and sustainability metrics will become seamlessly joined to what is considered a 'normal' approach to new molecular products. This knowledge and experience will be shared through publications, conferences and other engagement activities. A2P partners will provide efficient routes to market ensuring the efficient translation and transferal of new technologies is realised, ensuring impact is achieved.

Society
The chemistry-using industries manufacture a rich portfolio of products that are critical in maintaining a high quality of life in the UK. A2P will provide highly trained people and new knowledge to develop smarter, better products, whilst increasing the efficiency and sustainability of chemicals manufacture.
To amplify the impacts of our CDT, effective public engagement and technology transfer will become crucially important. As a general comment, 'sustainability' styled research is often regarded in a positive light by society, however, the science that underpins its effective implementation is often poorly appreciated. The University of Nottingham has developed an effective communication portfolio (with dedicated outreach staff) to tackle this issue. In addition to more traditional routes of scientific communication and dissemination, A2P will develop a portfolio of engagement and outreach activities including blogs, webpages, public outreach events, and contribution of material to our award-winning YouTube channel, www.periodicvideos.com.

A2P will build on our successful Sustainable Chemicals and Processes Industry Forum (SCIF), which will provide entry to networks with a wide range of chemical science end-users (spanning multinationals through to speciality SMEs), policy makers and regulators. We will share new scientific developments and best practice with leaders in these areas, to help realise the full impact of our CDT. Annual showcase events will provide a forum where knowledge may be disseminated to partners, we will broaden these events to include participants from thematically linked CDTs from across the UK, we will build on our track record of delivering hi-impact inter-CDT events with complementary centres hosted by the Universities of Bath and Bristol.